The University of Birmingham and Gen 2 Carbon Limited KTP 24_25 R4

To develop technically and commercially viable gas diffusion layers for high- volume applications using recycled carbon fibre, creating a circular UK supply chain for carbon fibre materials needed for water electrolyser and fuel cell components.